Low latency Virtual Reality Over Wireless (LoVROW)

The project will develop a technology that combines low latency video compression combined with an appropriate error correction technology that provides a robust streaming of real time virtual reality pixel stream over WiGig wireless at data rates upto 8Gbps. This will be demonstrated in principle and practice using a combination of software and FPGAs at lower rates/video resolutions in order to find the optimum design "sweet spot" for compression, error correction and low latency.